University of Leeds and Roemex Limited

To develop novel corrosion testing methods and corrosion inhibition chemistry for the measurement and reduction/prevention of CO2 corrosion occurring in geothermal wells used to supply hot water for local and district heating schemes globally, thereby enabling much longer asset life.